One-Joint: A Cost Effective Solution to Improve the Construction of Disaster Relief Shelters

According to UNHCR, ~42,000 men, women and children become refugees, asylum seeker or were displaced in their own countries every day in 2014. Consequently the need for temporary and transitional shelters is intensifying. However traditional shelter kits, provided by international relief agencies, are often unable to function and respond adequately to the economic, social and environmental requirements of refugees and other people in need.
Taylor Garfit Ltd has designed a small, lightweight and cost effective joint system that can be incorporated into shelter kits and used as an alternative to distributing frame structures present in other disaster relief solutions.